Investment Grade Proposals for Portfolio Retrofit

City Science are proposing to build and test a first of it's kind tool for providing "Investment Grade Proposals for Portfolio Retrofit". The core idea behind this tool is to help break down some of the key barriers to scalable retrofit and accelerate the decarbonisation of the U.K. building stock. Key barriers, as recorded by the Green Finance Institute include:

* The lack of certainty in the benefits of retrofit measures
* A lack of incentives to incur the high upfront costs

Our proposed tool addresses these barriers by:

* Utilizing a highly evidenced, data driven approach to provide the required certainty around the benefits of retrofit measures.
* Unlocking access to finance by providing certainty around financial, environmental, and social return on investment.
* Providing solutions which best satisfy the needs of all parties

In phase 1 of this competition we will develop and test the technical and commercial feasibility of our proposal as well as it user acceptability. Within phase 2 we would then test our solution of an extensive set of live trail buildings to assess it credibility.